Investigating the molecular mechanisms of mutant C9orf72 human iPSC-derived astrocyte-mediated motor neuron deficits

How bad is it doctor? How long do I have? Why aren't there any treatments doctor?
Those were the questions I was asked by a 35-year old man on the day I conveyed the devastating diagnosis of Amyotrophic Lateral Sclerosis or ALS to him. The day when his life's path was irreversibly altered, the day when his roles as a partner, parent, professional, caregiver blurred into that of the patient. Within a year, this fit young man became wheelchair- and respirator-dependent, and six months after that he succumbed to the disease.

ALS is a degenerative and deadly neurological disorder, with 80% of patients dying within 5 years of diagnosis. The shocking pace of the disease results in a frightening journey of physical decline for the patients, who lose the ability to move their arms and their legs, speak, swallow and eventually, breathe.

It was 1874 when the French neurologist Jean-Martin Charcot gave this disease a name and pinpointed its cause in neurological problems of a mysterious nature. In the past few years, important discoveries about ALS have been made. Disappointingly, however, that knowledge has not yet turned into clinical breakthroughs to make a difference to our patients. To date no cure has been found. Why? Firstly, the brain is the most complex organ of the body and traditionally, drugs have been tested in animals rather than humans. As Alexander Pope said, 'the proper study of mankind is man'. Secondly, the brain cells that neighbour the nerve cells have long been neglected.

The building blocks of the brain are the nerve cells called neurons, but they do not live in isolation. They're surrounded by cells called glia (from the Greek word meaning 'glue') that are important for the growth and survival of neurons. Amongst the three types of glial cells, the astrocytes - named for their star-like shape - are the largest and most numerous brain cells in humans compared to all animal species. If the human brain were the night sky, the astrocytes would be the twinkling stars infusing it with brightness and vitality. Astrocytes are now in the neuroscience limelight. They regulate nerve cells and their environment by providing essential nutrients, cleaning up waste and helping to repair the damaged brain and spinal cord.

My research focuses on understanding the role of astrocytes in ALS. With the help of stem cell technology and scientific 'cookery', I will study 'human disease in a dish'. I will compare astrocytes from healthy individuals with those from people with ALS carrying a specific gene mutation. This gene mutation is the most common genetic cause of ALS. I will grow the healthy and ALS astrocytes with human motor neurons and I will examine their effects on the health and architecture of the neurons. If the healthy and ALS astrocytes affect motor neurons differently, I will test whether the effects are due to direct contact of motor neurons with the ALS astrocytes or the consequence of the release of toxic substances by astrocytes, or both. Using state-of-the-art techniques, I will try to identify the genes, proteins and pathways affected, in the hope of finding ways to slow, stop or even reverse the disease process.

Through our research and the ongoing support from people with ALS, I do think that the day we might be able to repair the damaged brain will come sooner than we think.

Technical abstract
My proposal aims to use C9orf72 ALS patient-derived induced pluripotent stem cell lines to investigate the consequences of the C9orf72 mutation on human astrocyte behaviour in ALS and, specifically its impact on motor neuron (MN) function. Building on strong pilot data that shows mutant astrocyte-dependent reduction in MN neurite length, my objectives are to:

1. Elicit whether the above phenotype is contact-mediated or due to the release of astrocyte-derived soluble factors by testing the impact of conditioned media from mutant astrocytes on MNs.
2. Elucidate underlying molecular mechanisms through a combination of unbiased transcriptomic and mass spectrometric analyses. This will be followed by manipulation of the identified molecular pathways to reverse the phenotypic deficit.

Methodology - The approaches I will adopt in my programme of work are all routine in my host laboratory and include; (i) Generation of enriched human astrocyte and motor neuron cultures from 3 independent ALS patient mutant C9orf72 lines. Crucially each of these has a paired isogenic gene control generated by CRISPR/Cas9. All of these lines were derived, validated and are routinely cultured in my host lab. Using these lines, I have already generated pilot data showing mutant astrocyte-mediated reduction of MN neurite length. I will extend these findings using co-cultures and quantitative immunostaining and then use mass spectrometry and / or RNA sequencing to identify the underlying mechanism of astrocyte-mediated toxicity on MNs.

Potential impact
My proposed work will address fundamental hypotheses pertaining the role of astrocytes in Amyotrophic Lateral Sclerosis (ALS) and provide new insights into the mechanisms underpinning neurodegeneration. Its influence, while intended to be significant within academia, is planned to extend to numerous other beneficiaries.

Neurodegenerative disorders (NDD) such as ALS represent one of the major health challenges of our time. ALS is progressive, incurable and devastating and there is presently no cure. The associated economic burden is considerable. In fact, costs associated with ALS were greater compared to other neurological disorders as shown by a systematic review in 2015 (Gladman & Zinman, 2015), indicating the continued need for medical advancements.

My studies will (i) identify molecular pathomechanisms that will enable disease stratification, facilitate rational patient allocation in clinical trials and target future treatments; (ii) lead to the development of robust morphological phenotypic assays using the established human disease modelling platforms of C9orf72 repeat expansion mutation; this will constitute a rich tool for discovery and screening of new therapeutics, and re-purposed drugs. Most importantly, this work can be adjusted for the establishment of a high throughput drug screening platform to rapidly screen drugs and identify priority agents to advance to potential clinical trials, thus providing a massive short-cut for people with ALS urgently needing effective treatments. In this regard, the most substantial potential impact of my studies will be to people living with ALS and their families. Collectively, the above aspects will also be valuable to clinical trialists in ALS who are faced with a past history of failed trials and heterogeneous clinical outcomes.

Data generated from my work may be of interest to the pharmaceutical industry and biotech companies focusing on developing therapeutics for degenerative neurological conditions. Forging partnerships and driving collaborations among academic institutions and industry will (i) accelerate the pace of ALS research, (ii) increase the revenue brought into the University of Edinburgh in the future through potential commercialisation of study findings.

Findings emanating from my research proposal can also broaden the knowledge base and understanding of patients with NDDs, their carers, and the wider public. Raising awareness of the devastating effects of ALS outside the clinical setting, will have a wider impact on healthcare planning and delivery for patients, by directly promoting governmental and charitable fund raising to support research.

Finally, through the use of a humanized stem cell platform, I will maximise the 3Rs impact. My project aligns directly with the NC3Rs initiative, in which the MRC is a major stakeholder, and its 'replacement, reduction and refinement' principles to minimise the use of animals in research. As there is increasing recognition, in ALS at least, that early animal studies have serious methodological flaws and limited clinical applicability, scientists in this field should consider alternatives to animal-based research. The proposed type of research may therefore contribute in catalysing a change in the research community and in influencing the decisions of national/international policy makers and science funders on the use of animal in research.

Reference:
Gladman M., & Zinman, L. (2015). Expert Rev Pharmacoecon Outcomes Res., 15, p. 439-50.